London Metropolitan University and London Funders KTP 23_24 R6

To establish a novel subsidiary charity business model, underpinned by rigorous management practices. This will include an innovative pooled funding/finance model, a new leadership and governance structure, and organisational development.